Multi-lingual modelling of conversational speech

Speech recognition of conversations remains a very challenging task. However in recent years modelling methods have improved dramatically. One of the challenges in speech technology is to provide coverage of the thousands of languages spoken in the world, due to lack of resources. This project should explore new methods that can make use of information obtained in one language to recognise another with particular focus on the modelling of the symbolic side. If successful this work will have significant societal benefit.